Magnetars and neutron stars emission - model development in the IXPE/eXTP era

Neutron stars (NSs), the end points of massive stars, are the most magnetic objects in the Universe. The project will study two unique type of NSs - XDINS and magnetars. Their ultra-strong magnetic field (up to 1E14-1E15 G) makes them unique laboratories to test fundamental physics under conditions not reproducible on Earth. Several issues are still unresolved: dedicated model atmosphere codes do not exist to simulate the emission from the star surface when the neutron star is surrounded by an active magnetosphere and current back bombard the surface. Also, the issue of modeling a realistic thermal map taking into account for the very anisotropic conductivity of the code is open. The emission generate from the surface is expected to be highly polarized, and further polarization is expected to be acquired through scattering as the light travel across the magnetosphere. The student is expected to tackle part of these points, readapting and extending dedicated codes to simulate the expected spectrum, lightcurve and polarization degrees, to be compared with existing observations. Results are expected to contribute to the scientific working groups of next generation X-ray polarimetric space missions, as IXPE (NASA) and eXTP (CAS).